Project support for WASP (Keele), supplement.

The WASP project is current the world's most successful search for transiting exoplanets. This bridging application requests funds to continue operating the WASP-South facility and thus continue discovering new transiting extrasolar planets.